Aston University and Phoebus Software Limited KTP 24_25 R4

To revolutionise the user/customer experience in the financial sector by the development of an 'Intelligent Service Platform', a conversational query tool, based on a private Large Language Model, which will leverage Generative AI to allow an agent or borrower to answer queries relating to an account in plain language.